Automated prediction of health and welfare in captive fish using behaviour from video

This project aims to develop a new approach to assessing and predicting poor health and welfare in captive fish,
with potential application in aquaculture, laboratories and aquariums to help inform management decisions.
Although video can allow animals to be monitored continually and at low cost, extracting relevant information is
labour intensive and hence costly, prone to human error and biases, and is insensitive to subtle changes that could
provide early warning indicators of future poor health and welfare. This project will instead apply the power of
computing to extract behaviour from video (using computer vision) and advanced statistical approaches (using
machine and deep learning) to predict the health and welfare status of fish in captive conditions. By doing so, the
long term aim is to develop software readily available for research and industry that analyses video footage from
holding tanks of fish in close to real-time, particularly to act as an early warning monitoring system that can allow
staff to intervene before problems occur.

Standard protocols for measuring health and welfare of fish and behavioural data extracted from video will be
used to train machine/deep learning methods to generate models that can accurately predict the health of fish
from only the video. The project will suit a student with a background in biology as the project requires handling
animals and analysing biological samples under laboratory conditions. The student will also have a strong interest
in data analysis and programming, including the willingness to learn new computational methods. Hence the
student will gain extensive experience in assessing animal health and welfare, automated methods for extracting
data from video, and analysis of 'big data' using well-established machine/deep learning methods.

The farming of fish, i.e. aquaculture, has the potential to meet the growing demand for animal protein across the
globe, and can be more sustainable than traditional livestock farming on land. Additionally, fish are well
established as model laboratory organisms in medical and biological research. However, monitoring captive fish
to maintain their health and welfare is much more difficult than monitoring their terrestrial counterparts, and
detection of adverse health and welfare in fish often occurs when it is too late, with individuals or whole groups
often needing to be culled. This project seeks to provide a low cost and low maintenance early-warning system
for captive fish.